The QXS - a Rapid-Chargeable, Plug-and-Play Powertrain for L-Category Delivery Vehicles

COVID-19 has led to an unprecedented rise in home deliveries and growing public pressure on last-mile delivery companies to reduce their carbon footprint and shift to ZEVs. There is a growing need for affordable L-category vehicles that can transport large payloads whilst still offering the flexibility of a moped in terms of navigating traffic and parking in tight spots. The goal of the QXS project is to develop plug-and-play electrification solutions that will enable OEMs to quickly develop and take to market small electric delivery vehicles.